Development of a high tack, high fibre tear adhesive (Resubmission)

Alphabond Adhesives currently purchase and redistribute standard aqueous and hot melt
adhesives to the food and beverage industry. Alphabond currently work with some large
suppliers who currently perform all of their own R&D. They company have identified some
very specialist and specific client requirements which would increase the performance of
adhesives used within the beverage industry, to our existing and a wider consumer base.